Mathematical Neuroscience Network

Neuroscience is at the frontier of investigation of the brain and mind. The study of the brain is becoming the cornerstone in understanding how we perceive and interact with the external world and, in particular, how human experience and human biology influence each other. Although traditionally thought of as being the subject of the biologist or medic, recent breakthroughs in this field have come about with input from scientists with backgrounds in mathematics, physics and computer science. This combination of talent at the international level has proved vital in integrating our knowledge of the brain and has led to the development of treatments for such devastating ailments as Parkinson's disease. Now is an ideal time to capitalise on UK strengths and form our own Mathematical Neuroscience Network to develop those pieces of mathematical theory that are vital for our future understanding of the structure, function, and pathology of the human brain.